Expanding the Build-Couple-Transform paradigm to develop highly diverse screening libraries for drug discovery Newcastle University (Chemistry), Durh

Compound libraries provide ideal hits for drug discovery, but their construction usually relies on a common starting material, meaning the libraries lack scaffold diversity. Our Build-Couple-Transform paradigm addresses this, using multiple diversification reactions on a central template to produce an array of scaffolds. This project will develop new organic chemistry to build libraries, with a focus on saturated heterocycles. The libraries will be tested to identify hits against novel protein targets. The project will provide ideal training in organic synthesis and medicinal chemistry design and will be ideally suited for a student wishing to explore a career in drug discovery.